An innovative low-code platform for automated test generation that aims to make mobile app testing faster and accessible to non-technical users

Moropo Ltd (Moropo) is a UK software testing SME with a core project team of Tom Riglar (Project/Commercial/Sustainability/Inclusion/Diversity Lead), Charles Killer (Technical Lead), Ed Saul (UX/UI Lead), Jared Peters (Senior Developer), Scott Pritchard (Senior Developer), Dec Burns (Developer) and Jack Williams (Developer). Moropo is developing a platform for non-technical users to create/run automated mobile app tests 20+ times quicker than manual testing. This will save businesses thousands of hours, which can then be spent on improving their offerings. By democratising low-code automated mobile testing, Moropo will lower the cost of entry by removing the need to hire specialist engineers. Moropo's solution will empower underrepresented groups to directly influence the development of mobile apps, and it aligns with the government's Innovation Strategy.